International Subarachnoid Aneurysm Trial (ISAT) Long term follow up of subjects

In 2002 and 2005 the Lancet published the results of this large trial which showed that the minimally invasive coiling treatment was safer for patients with a burst blood vessel in the brain than open surgery. The suriving patients, who are relatively young (usually in their 50s), are being followed to make sure that the coiled aneurysms do not bleed more often than the aneurysms which have been clipped, and thus potentially lose the initial benefit we saw.

Technical abstract
ISAT has demonstrated that endovascular coiling compared with surgical clipping of ruptured cerebral aneurysms reduces the proportion of dead or dependant patients at one year by 7.4%. However the long term durability of coiling has not been proven and whether the demonstrated short-term clinical benefit will be lost over the lifetime of the surviving patients. Of the 1990 in the cohort in whom we plan long-term follow there are 1625 survivors, 1330 in the UK and 295 overseas. All the UK patients are flagged with the Office of National Statistics. We have a unique opportunity to examine the natural history and long-term outcomes in this relatively young cohort of patients (mean age at entry 51) with complete ascertainment of survival in UK and Scandanavian patients. The results have changed the management of ruptured cerebral aneurysms worldwide. This represents the most rapid introduction of a new treatment in the field of stroke that has ever been achieved. From the first clinical use of the coil device in 1990, the first patient was enrolled in the pilot phase of the trial in 1994 with the early stopping of recruitment and publication of the first results in the Lancet in 2002. This new treatment came from experiment to Grade 1 evidence in 12 years. This was thanks to the support of many colleagues and the MRC.